FlowLedger Web Application

**FlowLedger, closing the gap between construction and manufacturing productivity**

We're developing a web application that uses our deep experience of planning large and complex UK construction projects (inc. HS2) to tackle the widening productivity gap with manufacturing head-on. According to the ONS, construction sector productivity growth over the past two decades has averaged just 0.4% per year, compared with 3.2% in manufacturing.

So what can construction learn from manufacturing? From our research in manufacturing processes we've developed a type of pull system that can be used to manage construction projects. A pull system is a lean manufacturing strategy used to reduce waste in the production process.

"Less waste means better productivity."

**Focus on collaborative, remote working**

Our app will facilitate remote management of construction sites while the industry recovers from the current and indefinite measures put in place by the UK Government to contain Covid-19\. Because it's free and web-based its accessible to project teams across the UK and internationally.

**Intuitive user experience, automated work flow**

Our app lights up the construction supply chain by:

1. boosting productivity with advanced systems adapted from manufacturing
2. collaborating on the contract programme in real time, saving time and money;
3. prioritising workload with our intuitive user experience;

No other product on the market offers these combined functionalities, and is available free.

**Save 10% of £117 billion UK construction spend (1)**

McKinsey & Company, a consultancy, estimates that:

* 98 percent of megaprojects suffer cost overruns of more than 30 percent;
* 77 percent of which are at least 40 percent late. (2)

We've calculated cost savings of at least 10% on projects that utilise the free features of our application, based on improvements in productivity and reductions in disputes and delays.

_(1) Construction industry: statistics and policy, House of Commons Briefing Paper, December 2019_

_(2) 'The construction productivity imperative' by McKinsey & Company, June 2015_

To increase the impact of our platform we're digitising the supply chain, making our data accessible via our Application Programming Interface (API). Client organisations and contractors will benefit from dynamic project planning and real-time business intelligence not only while using FlowLedger but within their enterprise applications.